From electrons to devices: unravelling the role of solid-liquid interfaces on the performances of electrochemical and photo-electrochemical systems

The pressing need to achieve net-zero carbon emission targets poses unprecedented challenges to scientists, who must promptly develop alternative cost-effective technologies to displace current carbon-based industrial processes. For example, the industrial production of ammonia and hydrogen, are major sources of CO2 emission, yet our ability to feed a growing population relies on these two chemicals, due to their role in the production of fertilisers, in addition to pharmaceuticals and plastic industries. Electrochemical (EC) and photo-electrochemical (PEC) methods are the most promising environmentally friendly solutions to replace current industrial production methods, and in fact their products are often referred as green fuels. Similarly, it is critical to develop renewable technologies to power our cars and to offset the intermittent production of energy from renewables. Li-ion batteries are among the preferred solutions for energy storage and the electrification of the private transportation sector (EV cars).
All these technologies share the common need to transfer electrons across a solid/liquid interface, or in the case of ammonia, a solid/liquid/gas three-phase interface. Crucially, the dynamics of these electrified interfaces are very poorly understood, hindering the advancement of silicon anodes for application in high energy density batteries, and precluding the achievement of the required readiness levels for commercialisation of green fuels.
This project will generate a ground-breaking understanding of the physical and chemical processes occurring at the solid/liquid electrified interfaces during the first stage of the FLF and the three-phase solid/liquid/gas interface during the second stage of the fellowship. The project is structured around three main pillars: (i) the development of the Operando X-ray Photoelectron Spectroscopy (Op-XPS) methodology for characterisation of electrified interfaces; (ii) the application of this methodology to the battery sector, using silicon anodes as case study; (iii) the application of this methodology for the production of green hydrogen by PEC water splitting.
In an Op-XPS experiments, XPS spectra are acquired while performing electrochemical and photoelectrochemical testing. This allows to monitor how atoms are reacting, the formation or disappearance of chemical species, and the evolution of the electronic levels (band edges, Fermi level) under different applied conditions (bias or light) on both the solid electrode and the liquid electrolyte simultaneously. This will unravel the origin of the device inefficiency (energy losses) at an atomic level, providing a level of understanding inaccessible with the current analytical techniques. Once developed, my team and I will apply the Op-XPS methodology to respectively the field of battery and the field of water splitting. For the field of battery, we will focus on silicon anodes due to its 10-fold higher capacity than commercial graphite anodes, which makes it of the great interest for the automotive industries as a replacement of graphite. For the green fuels pillar, we will focus on overall water splitting devices, using Sb2Se3 and BiVO4 as case-study, due to their low cost and promising performance.
Ultimately the project will deliver cutting-edge fundamental science in the understanding of electrified interfaces and leverage this knowledge to advance the field of Li-ion batteries and green fuels production.